The University of Essex and Bowen Craggs & Co Limited KTP 24_25 R3

To apply generative AI capabilities for the design of a bespoke, automated benchmarking tool based on a unique methodology, for online corporate communications measurement.